Particle physics - data analysis at the ATLAS experiment.

Some experience of research methods from my final year project investigating vector-boson scattering at ATLAS, as well as previous projects. Various training received throughout my undergraduate degree here at the University of Birmingham, and during my time at CERN over the summer. All of this is discussed in more detail in my personal statement.